Single-particle structure and shell evolution in light neutron-rich nuclei

The TIARA project is designed and led by the UK and the TIARA array is ready for use at GANIL/SPIRAL in France. A series of 4 major experiments to investigate the changes in magic numbers and shell structure for very neutron rich nuclei, and other structural studies, has been approved by the GANIL PAC and is scheduled for running in 2007. Three of these experiments have principal spokespersons from TIARA. All of the experiments will be performed by bringing together equipment and personnel of TIARA and the other major group working in this area, MUST2. This campaign starting in September 2007 represents the first major step towards the building of a major international collaboration to study transfer, with the UK in a leading role.